Dancing for Our Lives: Danced Lives in HIV/AIDS Literature and Film

This thesis identifies the intrinsically choreographic imaginary of artists responding to the AIDS crisis in
the 1980s and 1990s in the US and UK. Looking across film, literature and dance, I argue that queer
artists used movement to conceptualise their survival at the end of the century. The failure to notice the
patterns of these movements, I propose, has caused cultural histories to lose sight of the reverberations
of 1968-style protests and choreographic practices in the AIDS era in their memorialising of loss and
establishing of homosocial norms in the wake of the crisis. Taking an interdisciplinary approach, this
thesis (re)animates cultural histories of AIDS activism by restoring the place of the choreographic within
them. Contributing to performance, film, and literary studies discourses on intermediality, queerness,
activism, dance criticism and autobiography, I explore how representations of movement in the period
troubled ideas about queer work and survival.